GLACIS Limited application

GLACIS aims to provide a service to SMEs that increase their cyber security maturity. Using a variety of tools and government approved frameworks, we will enable our clients to understand their information security risks, and put the necessary measures in place to manage them effectively. This will involve the education of businesses, the implementation of processes and, in some cases, the introduction of technology solutions. Our aim is to enable UK SMEs to reduce their cyber security risks, in order for them, and the wider UK economy to thrive.